Secure, Privacy-aware, and Trusted Data Share in Smart Mobility

This research will investigate secure, privacy-aware, and trusted data share in smart mobility by implementing an end-to-end distributed system that can operate under a zero-trust setting in smart mobility. In an effort to transform the automotive sector as we know it, the industry has turned automobiles into live data centers, producing vast amounts of data. Today, almost all vehicles on the road are equipped with computers and sensors, recording critical mobility data, fundamental to their continuous evolution and daily processes. However, the availability of this data does not guarantee accurate results. Since each automotive company has its own independent ecosystem and no means of cross-examination, the data is considered unreliable. Therefore, the mobility sector needs a way to access critical mobility data without compromising corporations' security. Due to the nature of the industry, the task is quite complex. The automotive industry is traditionally quite centralized. It had to be because a centralized system could prevent cyberattacks. In the early days of digitized vehicles, attack vectors had increased exponentially. To protect the system from external threats, each vehicle manufacturer has created its own security system. While this addresses security concerns, it is incompatible with the approaching decentralized industrial and commercial model, which relies heavily on data sharing. In this project, we will develop a proof-of-concept of Blockchain-based data share solution on vehicles and their owners, manufacturers, and dealers in a secure and privacy-aware way. Such a solution will monetize that data and derive more value from vehicles by increasing utilization and selling unused space through ride-sharing.